Warwick Manufacturing Group / Babcock Marine Project

The project will develop a new approach to the specification and implementation of marine power

management systems to improve efficiency and adaptability. An Agile Power Management System will be

developed, demonstrating a capability to interface with multiple power sources and energy storage to meet

the varying load demands across a range of marine vessels. This will enable the optimisation of energy

management by intelligently controlling power distribution in a way that is tailored to a specific vessel. As a

result, vessel owners will be able to minimise their fuel consumption, improve their maintenance regimes and

reduce their environmental impact.